Measuring the commercial value of plastic offsetting as an incentive to change consumer behaviour towards advertising.

What We Do

Bagboard is a new kind of advertising platform that is a force for good. We empower people to help prevent plastic pollution through the medium of advertising.

Our premium, reusable and recyclable kraft paper bags replace single-use plastic ones in retail stores all over London. There's no cost to the shopkeeper or the customer, because it's all funded by advertising on the front and back panels of the bags.

Each bag gives consumers the opportunity to do even more for the environment. By downloading the Bagboard app, they can scan the bag and interact with the advertising digitally. Every time they do, we direct advertising revenue towards removing plastic from the environment.

How it works

Bagboard prints the bags with the advertiser's artwork and distributes them to our retail network. We work with 2,000 independent stores who currently don't use branded bags and replace their single-use plastic bags with our eco-friendly ones. Customers then pick up the bags from retailers and take them on an onward journey.

Then by downloading our app, the consumers can scan the bag with their phone and engage digitally with the ad. When they do, content comes to life with unique brand experiences from videos to games or augmented reality. Every time someone engages, we reward them by offsetting 1KG plastic from the ocean in partnership with The Plastic Bank.

Our Project

Our platform rewards people for engaging with our bags digitally. We want to showcase that an environmental incentive, such as offsetting plastic, will cause an uplift in these engagements. We'll then be able to convince advertisers to spend more of their budgets towards funding such initiatives. This will provide a huge a stepping stone to use advertising as a force for good.

Our mission

Our aim is to bring brands, consumers and retailers together in order to help direct the billions of pounds spent on advertising, towards driving sustainability. And it all starts with a bag.